Recycling of organically coated steel insulation panels

This project will examine how sandwich panels produced from OCS and foam can be recycled at the end of life. It will examine methods of separation and recycling of the component parts. Materials in and materials out will be assessed and methodologies for reducing land fill designed.